Gas pocket formation in film production: analysis and characterisation

This project focuses an innovative approach to address a critical challenge in RHEON Labs' reactivewear manufacturing process. The focus is on the analysis and characterisation of sporadic gas bubble formations that disrupt the surface of RHEON film patterns during the heat lamination process. This project aims to employ advanced surface analysis techniques to understand the complexities of surface morphology and interfaces during lamination.

The uniqueness of this approach lies in cutting-edge methods, such as contact angle analysis, morphological investigation, XPS chemical analysis, and zeta potential measurements, as well as custom-made analytical methods, such as optical microscopy with heated chambers and custom heat-lamination processes that allow for an in-operando analysis. Collaborating with Dr. Ahu Parry's research group at the Royce Institute adds an innovation focus, leveraging their expertise in polymer chemistry and material science.

By addressing this manufacturing challenge, RHEON Labs aims to enhance its competitiveness, productivity, and sustained growth in the reactivewear market. The project anticipates delivering valuable insights into the root cause of gas bubble formation, informing future R&D trials and potential modifications in parameters or materials. This collaborative effort aligns seamlessly with RHEON's core technology---a highly strain-rate-sensitive polymer composition---and is poised to contribute to advancements in reactivewear manufacturing precision.